Religion-Planning Nexus: Neoliberalism, 'Blind Spots' and Places of Worship

"The planning literature on religion is quite limited, despite evidence of an 'inextricable link' (Manouchehrifar, 2018). An important starting point is this. Places of worship have significant spatial manifestations (Allam, 2020; Baker & Dinham, 2017), and this is evidenced by an emerging literature on religious neoliberalism (Burchardt, 2018; Dean, 2019; Hackworth, 2018; Possamai, 2018; Hennigan & Purser, 2018; Gauthier & Martikainen, 2018). More specifically, Boland et al (2021: 73) call for "new insights, depth, and breadth to our understanding of the
intersections between religion and planning". This PhD responds to that call for further research. In so doing, it will develop new knowledge on how planning applications for places of worship are understood and decided upon by professional planners and, equally importantly, the implications of these decisions for different religious communities on the island of Ireland. Focusing on Belfastand Dublin, the fieldwork will interrogate Christian churches, Muslim mosques, Sikh gurdwaras, Hindu mandirs, Jewish synagogues, and Buddhist temples. The researcher will compare and contrast differential experiences of the planning process. The research will use qualitative methods to capture the experiences, feelings, and opinions of religious communities affected, positively and negatively, by planning decisions for places
of worship. The PhD's originality and significance lies in analysing the under-researched religion-planning nexus (Boland et al, 2021). This will provide invaluable insights into the UK and Irish planning system's competency on 'religious place making' and 'regulation of religion' (Burchardt, 2019), and offer important lessons for improved decision-making and consistency of treatment among religious communities."